Conversation Artificial Intelligence Middleware for Digital Talent Platform

TalentExchanger is a UK based Digital Talent Sourcing Platform that is focused on disrupting the traditional methods to get business critical work done quickly by focusing on defining work packages then aligning the best gig workers in the UK to complete that work within a defined period of time while complying with local legislation. We will use innovative technologies such as Blockchain Ledger, AI Marketplaces and AI Chatbots to transform the traditional methods of work.

As we develop our platform to launch in April 2021 we are embarking on an ambitious project to build a Conversational Artificial Intelligence Middleware to drastically reduce the time it take clients to hire the best digital talent the UK has to offer.